Convert a Commercial vehicle to scale our current size recommendation business

Fits Right Limited is on a mission to revolutionize your shopping experience with our state-of-the-art 3D scanning app. Picture effortlessly creating your precise 3D avatar, ensuring that every piece of clothing, whether for daily wear, fitness, or tailored occasions, fits flawlessly. Say goodbye to guesswork and the hassle of returns due to sizing issues -- our technology ensures a perfect match, be it in-store or online.

Beyond convenience, we're committed to sustainability, actively reducing the environmental impact of the fashion industry. Converting a van into a mobile scanning unit allows us to directly bring this innovative solution to you, making fashion more accessible while minimizing our carbon footprint.

Our project seamlessly intersects with the fitness market, offering accurate measurements for fitness apparel and the ability to track your progress for weight loss or muscle gain. Moreover, our 3D scanner, capable of producing up to 250 measurements, opens new avenues for the tailor-made market, ensuring precision in every customized piece. Fits Right is not just redefining shopping; we're enhancing your lifestyle and empowering your unique style journey.

Join us in embracing effortless, sustainable, and personalized shopping. Fits Right -- where innovation meets your needs.